Oceanways - zero emission autonomous cargo submarine

Oceanways is disrupting the traditional shipping market by creating a new market of "zero-emission underwater cargo transport" and we want to position the UK as the market leader.

We are on a mission to clean up the shipping industry by rethinking existing transport systems and replacing surface vessels with innovative zero-emission unmanned autonomous submarines running on green hydrogen. The modular submarines will be able to perform multiple marine missions but the first target market will be to ship cargo with 0kg CO2 emissions within the UK and between its trade partners.

The innovations are on underwater fuel cell & propulsion systems, cargo submarine design, hardware & software design for artificial intelligence algorithms to command, control & navigate and novel business models around low-cost fleet ownership, maintenance and operations.

The project will investigate the feasibility of building and testing the prototype submarine powered by green hydrogen to financially de-risk the prototype submarine build. The success criteria of this project will be understanding the technical & economic challenges and be ready with solutions & specifications to start the prototype build for an ideal trip from Glasgow to Belfast with one twenty-foot container (TEU).